Brunel University London and ETher NDE Limited KTP 25_26 R1

To develop a novel process for detecting corrosion under insulation (CUI) using pulsed eddy current technology. This will be deployed using both a hand-held system and a permanently mounted system that monitors the corrosion continuously.